Project Ediquette

We are delighted to be applying for voucher funding to assist with the devlopment of our innovation within the company new product development program. Our objective is to bring to market a healthy option of a product new to the UK, which will when launched be completely new to the trade and require new product categories to be established.The skill sets required to achieve this mean we have outsourced to a world leading and long established business which is sufficiently enthused by our ideas and practices, that they have agreed to work with us in achieving the goals set.The voucher funding afforded by this scheme will make it much easier to achieve for our SME if successful in our application.